Structural and biological insights into novel adenovirus-based platforms for therapeutic applications.

Research Aims and Objectives
1. Determine sialic acid presence of cell lines - an assay has been designed to use flow cytometry to determine presence of sialic acid using His-tagged HA proteins from influenza strains and an anti-His tag antibody. Neuraminidase will be used for negative controls with well characterised sialic acid high cell line, A549 cells, acting as positive controls for optimisation of the assay. We will test the SKOV3 and BT-20 cells used in the neuraminidase assay for determining sialic acid usage by psuedotype species D adenoviruses. Optimisation is currently being finalised.

2. Set up the transcriptomics work flow at Cardiff University and begin running the first HAdV-D10 infection RNA extraction samples - with training provided (and continuing support at my second supervisor) by the Matthews lab in Bristol, we aim to set up their workflow for dRNA-seq to analyse transcription of adenovirus genes in cells infected by HAdV-D10 viruses.

3. Explore usage of transcriptomics workflow outside of the Species D adenoviruses. There are other understudied adenoviruses with potential as therapeutic vectors outside of the species D which could also be investigated using the same workflow.

These viruses could be compared to our data from HAdV-D10 and previously published data from HAdV-C5 (Donovan-Banfield et al. 2020) to look at transcriptomic profiles between species